Colour4CRAFTS: Colour for Combining, Re-engineering, Applying, Futuring, Transforming, Stretching

Colour4CRAFTS proposal combines a multidisciplinary team of experts from research institutes and R&D companies to carry out studies of bio-based textile colouration in traditional historic perspective and in combination with cutting-edge technologies of colourants biosynthesis and waterless applications techniques. The researchers are top experts in archaeology and history, textiles and colouration, biotechnology and chemistry, art, craft and education. Research combines methodologies of history, artefact research and cultural studies, art and craft research, natural sciences and futures studies. This creates a manifold basis to understand colouration practices in history and craft context profoundly and create innovative state-of-the-art solutions for the futures’ bio-based practices. Multidisciplinary methodologies enable the development of new research methodological openings. Education and communication have important roles as they create and enable interventions for traditions transformation into futures green industries. This research proposal supports and fosters European cultural heritage and the European cultural and creative industries, and it initiates new high quality biocolourant and colouration businesses in Europe. Research aims to foster craft skills in textile colouration, and transform the traditional processes into sustainable cutting-edge processes, which support futures’ green deal objectives; through research provide new profound knowledge of traditional craft colouration practices in Europe and especially in the North Eastern Baltic area, and by combining this knowledge with novel technologies create innovative colourants and colouration practices. This helps increasing sustainability in craft scale colouration and more broadly in industrial scale textile production; through futures research methodologies project provides futures visions and the path to the most desirable colouration and textile production practices in Europe.